Goldsmiths College and Sherwin-Williams UK Limited

To develop new Artificial Intelligence tools enabling a breakthrough improvement in colour formulation capabilities for multiple industrial applications.